Osmolyte production by abundant ammonia oxidising archaea: A novel link between marine nitrogen and sulfur cycling?

Ammonia oxidising archaea (AOA) perform a critical step in the global nitrogen cycle and thrive in oceans with massive populations that account for ~ 40% of marine prokaryotes. Most microorganisms produce compounds called osmolytes to cope with environmental stresses such as high salinity and drought, but the metabolic pathways and environmental importance of osmolyte production by ammonia oxidising archaea remains vastly underexplored, despite their major environmental importance. In new pilot data we show that abundant AOA produce glycine betaine (GB) and dimethylsulfoniopropionate (DMSP), two ubiquitous marine osmolytes that are critical in global nitrogen and sulfur cycling, respectively, and are major sources of climate-active gases that can impact Earth's climate. This project will elucidate the metabolic pathways and the significance of GB and DMSP production by AOA in Earth's oceans. This project is exciting and novel because it explores the much-overlooked role of a hugely abundant group of marine microorganisms in linking nitrogen and sulfur cycling. Furthermore, the project will reveal insights into adaptation strategies of these ubiquitous microbes in the ocean. This project is timely due to the key roles of biogeochemical nitrogen and sulfur cycling in climate change and environmental change.

The student will use multi-omics (transcriptomics, proteomics and metabolomics) approaches with ammonia oxidising archaeal cultures to examine the effect of e.g., salinity and temperature, on osmolyte production and establish up- and downregulated metabolism. Genes responsible for osmolyte production will be cloned, expressed and functionally characterised in host bacteria mutated in varied osmolyte production. Environmental distribution and expression of novel osmolyte pathways will be examined using metagenomics and metatranscriptomics datasets from diverse environments including coastal ecosystems, sediments, deep ocean trenches and open oceans.